Influencing human decision making with AI

The current research aims to investigate how AI can be used to influence human decision making. In particular, this research will look at how AI can exploit human cognitive biases to influence human decision making. To answer this question, the current research first selected 11 from over 50 cognitive biases, which is proved to have significant impacts on human decision making by both psychology and behavioral economics. Then, 3 cognitive biases that have the highest probability to be used by AI are further selected. Those are automation bias, conformity bias, and authority bias. On this basis, three experiments are designed to answer three questions, respectively. The research results can be used by designers to understand how AI can be both benign and malicious used to influence human decision making. It can also help users to understand how can users' decision making be influenced by AI. The research can also be used by the government or industry association to design regulations and industrial standards. The current research can help to build responsible AI by understanding the potential consequences of human-AI interaction. By understanding how decisions are made in human-AI interaction, the current research can also help build a transparent human-AI interaction framework.